Smart Posture

The external experts my business requires include IP evaluation and assistance with prototype development. I have had discussions with IP lawyers who have outlined what is required ie detailed searches and the associated costs. I have met with universities in the Greater Manchester area which have provided brief outlines of the processes/costs involved. Earlier this year I attended an event entitled “Powering Wearables Workshop” organised by KTN which provided insights into these challenges.